Detecting critical events in support of independent living at home

The UK and many countries face the “demographic time bomb” of an ageing and longer lived
population (http://www.kingsfund.org.uk/time-to-think-differently/trends/demography). Much
of this population will and does live alone. It will also suffer from a range of health issues (for
example dementia, Alzheimer’s, physical frailty) which can restrict their participation in
society and limit quality of life. There are over 800,000 people in the UK alone who require
daily support for dementia and approximately 3 million people per annum,who suffer falls.
Those unintentionally falling are largely clustered in the senior age category with the most
severe consequences for themselves and the services that support them.
Buddi will build on its existing personal alarm technology (using GPS/mobile services and a
wrist worn alarm/activity/fall monitor) by developing a critical event sensing detector which
can ultimately be incorporated into its products. The events of interest will allow a pattern of
life to be developed and exceptions identified. Through this development more intelligent
telecare support services will be made available letting people maintain an independent but
safe life style.